University of Leeds-Equipment Account

This application seeks an EPSRC Capital Grant of £1,079,600 towards the shortfall of £2,372,600 required to install a world leading aberration-corrected & monochromated dedicated scanning transmission electron microscope (SuperSTEM3) at the EPSRC National Facility for Scanning Transmission Electron-Microscopy (STEM) (EPSRC Reference: RE-10-0005-EPSRC-STEM). The EPSRC award will be matched by contributions from elsewhere totalling £1,293,000. As part of the National Facility, SuperSTEM3 will support many users from the UK and elsewhere and have a high utilisation factor.
The National Facility is run by a consortium of five Universities (Leeds, Oxford, Manchester, Glasgow and Liverpool) and is led by Prof Rik Brydson of Leeds. It is based around the SuperSTEM facility at STFC Daresbury Laboratories (www.superstem.org) but also provides access to complementary advanced instrumentation at Consortium University sites and Partner sites (currently Cambridge, Sheffield, Warwick and York). The last EPSRC review panel (2005) rated the SuperSTEM facility 'internationally outstanding'. Highlights of research impact since this review include:
- a total of 104 journal publications with users (9 Nature group/PRL)
- 32 invited talks and 23 conference contributions since 2007
- the first demonstration of atomically resolved EELS mapping
- a significant contribution to 2010 Nobel prize winning work on graphene
The National Facility was awarded £4.5M by EPSRC in the recent round of tenders for mid-range user facilities. The requirements of the tender for this facility were determined by a Statement of Need from the user community and a subsequent Town Meeting. The combination of equipment at SuperSTEM and the Consortium/Partner Universities is able to meet many, but not all, of the tender requirements. The cap £4.5M on the tender budget combined with the requirements on staffing levels meant that the capital budget was insufficient to purchase SuperSTEM3. As a fall-back position, £1,103,000 of the budget was allocated to upgrading SuperSTEM2, the more modern of the current SuperSTEM instruments. As detailed below, this is far from a satisfactory option.
The new instrument, SuperSTEM3, will be housed in a new purpose-built "pod" at the SuperSTEM Lab. and will ensure the National Facility, its users and hence the UK remains at the forefront of aberration corrected STEM research and development. The combined monochromator/Cc corrector in a fully integrated state-of-the-art instrument will open up new areas for study. It will allow the full benefits of improved spatial resolution for STEM imaging and atomic resolution spectroscopy down to the low accelerating voltages necessary to study many nanomaterials. The improved energy resolution for electron spectrometry will open up new areas of study including the potential for vibrational spectroscopy.

Potential impact
Associating the requested capital equipment with a newly formed, mid-range National Facility which has a strong and successful established base in terms of staff, experience and existing instrumentation is an ideal way to ensure a productive Pathway to Impact. Much of the detailed information required to evidence optimum use of the equipment has already been agreed with EPSRC as part of the Tender Process for the National Facility for Aberration Corrected STEM. Below we summarise the key points.
Specifically:
(a) Outreach to new users is detailed in Schedule 11 associated with Main Agreement.
This has involved creation of a dedicated National Facility website (http://www.superstem.com/) containing Facility information including Access Procedures, a Calendar, a Status and Announcement Page with detailed information about the EPSRC National Facility for AC-STEM operational status, a User Forum, Training Material including access to video lectures as recorded at the biennial, residential SuperSTEM summer school, an interactive instrument manual produced in collaboration with users and external links to further sources of information.
The EPSRC National Facility for AC-STEM staff will carry on its engagement in Electron Microscopy Schools and Workshops aimed at promoting and training the next generation of STEM Users. In addition there is set of presentations scheduled for departmental seminars at University institutions, at UK and international conferences, at workshops and specialised events. Staff scientists and Consortium members will continue to publish (in collaboration with users) regularly in a wide variety of high impact factor journals promoting the advanced capabilities of the instrumentation and the staff at the National Facility.
(b) Issues surrounding user support for data analysis are detailed in Schedules 1 and 9 associated with Main Agreement.
Unless otherwise pre-agreed with the User, the Daresbury SuperSTEM facility shall be responsible for the analysis of data sets from the samples supplied to the EPSRC National Facility for AC-STEM in order to meet the agreed User requirements. Should the User wish to utilise alternative data analysis resources, the Daresbury SuperSTEM facility shall be expected to provide the collected data in a format suitable for that analysis. Furthermore it is the aim, wherever possible to train users in data interpretation and analysis. Training and support facilities at the EPSRC National Facility for AC-STEM are always available to visiting experimenters. In addition to formally structured events, such as the biennial SuperSTEM School, more specialised courses, tailored to users' specific interests will be scheduled according to user demand.
(c) Suggested KPIs for usage and management which will allow monitoring of the success of the equipment usage. These have already been agreed with EPSRC as part of the tender process for the National Facility and are detailed in Schedule 2 associated with Main Agreement. The KPIs are collected monthly, reviewed at the regular Consortium Management meetings at Daresbury and reported at 3 monthly intervals to the Steering Committee and EPSRC. Briefly the KPIs involve:
-Number of Researchers that have been in contact and have used the National Facility;
-Facility Uptime;
-Number of Complaints;
-Numbers of Publications and Presentations;
-Number of samples investigated at Main Facility, Consortium Laboratories and Partner Laboratories.
The Steering Committee meets every six months to review and advise on Facility performance and equipment usage. The committee comprises:
Mark Rainforth - Sheffield; Steve Donnelly - Huddersfield; Paul Brown - Nottingham; Jeremy Skepper - Cambridge; David Cherns - Bristol; Dogan Ozkaya - Johnson Matthey; Mike Walls - CNRS Orsay Paris; Rafal Dunin-Borkowski - Ernst Ruska Centre, Julich; Dave McComb - Ohio State and Natalie James - EPSRC plus The Consortium Chair, Scientific Champion and Research Director